micro-AD review and performance evaluation

Bennamann is developing micro-Anaerobic Digester equipment for the legacy home market. This project will confirm the viability of the approach. If successful it will be possible to produce enough energy to make many homes zero carbon and take them off grid. The Bennamann cycle has the potential to reduce the UK's carbon emissions by 3%